Using SABRE to hyperpolarisation agents for magnetic resonance detection

The technique of "spin hyperpolarised" Magnetic Resonance (MR) has the potential to provide a safe and uniquely versatile high-sensitivity tool for analytical science, medical research, drug discovery and clinical diagnostics. We will employ "Signal Amplification by Reversible Exchange" ("SABRE") and the more recently developed SABRE-RELAY method to achieve the spin hyperpolarisation of a range of 1H, 31P, 19F, 13C and 15N nuclei in an array of drugs, metabolites and biomarkers in seconds. We will then target their NMR and MRI detection, at high and low field, whilst developing an array of analytical methods to achieve their rapid characterisation.